An observational study of circumstellar discs and planet formation

The student will begin by looking at ALMA archive data of circumstellar disks and planet-forming systems. She will then move on to studying new MERLIN data, on the PEBBLES program. She will then compare the data with existing VLA data. The goals will be to use of these data for comparison with theoretical models of planet formation, to look for evidence of grain growth and pebble formation. She will compare the gaps in the discs with the expectations and predictions of the models, to infer planetesimal growth and the potential for planet formation.